Healthbox Cam2Cook

**Cam2Cook -- Healthy Meals Made Easy**

Cam2Cook is an AI-powered mobile app designed to make healthy eating easier, more affordable, and more accessible for everyone.

Developed by Healthbox CIC, a not-for-profit organisation dedicated to improving community health, in partnership with the University of Chester and Coax Creative, Cam2Cook helps users create nutritious meals using the ingredients they already have at home. By simply taking a photo of the contents of their fridge, cupboard or freezer, users receive instant recipe suggestions tailored to their available food, personal preferences, cooking equipment and dietary needs.

Whether being used for managing your weight, cooking on a budget, living with a health condition like diabetes, or just trying to reduce food waste, Cam2Cook offers practical, healthy ideas that make the most of what you've got.

The app is guided by NHS-approved nutrition principles and uses the British Dietetic Association's healthy eating guidelines. Every recipe generated is designed to be balanced, affordable, and family-friendly, with options for different dietary and cultural needs. Cam2Cook promotes the use of fresh, whole ingredients and helps people make better food choices without needing to plan meals from scratch.

Cam2Cook is more than just a recipe generator. It's a tool to help people build confidence in the kitchen, stay motivated to eat well, and make healthier living a natural part of daily life. By reducing the need for constant meal planning and helping users avoid food waste, it also supports both environmental and financial sustainability.

As a community interest project, Cam2Cook reflects Healthbox CIC's mission to reduce health inequalities and make healthy choices easier for everyone. The app is being developed in partnership with the University of Chester, ensuring it is inclusive, evidence-based, and easy to use.

Cam2Cook is suitable for individuals, families, and community groups looking to make practical changes to how they eat, one photo at a time.

Profits from Cam2Cook support Healthbox CIC's community projects including free cookery classes in the community and in schools.